ML assisted Film Post Production

Machine Learning and AI are showing that efficiency gains and cost savings can be made if these technologies are applied appropriately.

One area where there is still a lot of manual effort is in the post production or finishing of films, commercials, and Television programmes. Here operators need to keep track almost manually of what they've done, and what needs doing. There is a lot of drudgery in the loading of the required material for a session, and checking afterwards that a deliverable package contains the 'right' versions of all of the files and formats.

By working with Cinegrell PostProduction GmbH and the FHNW research institute, both in Switzerland, we will demonstrate and quantify the time and cost saving made